Nature inspired 3D printed net zero concrete landscape installation

Concrete, the foundation on which we build and second most commonly used resource on our planet after water, is the largest consumer of virgin resources and second largest producer of CO2 after fossil fuels. In order to mitigate against its impact on our planet we must move from our current unsustainable take-make-dispose linear economic model of production to a more sustainable circular economic process.

By 3D printing high performance concrete components using local by-product and waste materials NoMAD will deliver a range of nature-inspired net zero concrete landscaping components including paving, seating and planters for installation at Kew Gardens in London. This project will serve as a demonstration of the potential of 3DCP to deliver beautiful, sustainable and resilient built environment where future generations can thrive.